The University of Leeds and Agro Park Development Company Limited AAKTP 22_23 R3

To develop, apply and and embed scientific capability in postharvest management using novel sustainable biopolymer coatings as alternatives to chemical preservatives for reducing postharvest losses, extend produce shelf-life, and improve food security.